An institutional ethnographic study tracing the forces which shape the adoption and use of Artificial Intelligence Technologies (AITs) by humanitarian

The use of digital technologies - including data-driven artificial intelligence technologies (AITs) - in humanitarian and
displacement settings has proliferated. Many AITs depend on the generation and processing of large amounts of
personal (including biometric), operational and geospatial data by various actors including UN agencies and their
partner organisations. Whilst promising a host of benefits, the adoption and use of data-driven AITs (to plan, deliver,
target and report on operations) presents individual and collective risks. As in other public policy settings, commonly
identified attributes of decision-supporting AITs which incorporate large-scale data include: complexity, opacity,
(commercial) secrecy, inaccuracy, rigidity and partiality.
Although there is a burgeoning field of research examining the use of AITs in government, there is relatively scant
research focused on non-state policy settings, including intergovernmental public institutions. Similarly, little is known
about the conditions under which these technologies emerge and are produced, including the political economy of
the global humanitarian and refugee regimes. The use of AITs in these settings may also reflect, reproduce or
reshape colonial hierarchies.
The purpose of the research is twofold. Firstly, it aims to identify the political-economic, technological, institutional
and discursive forces shaping the adoption of AITs within responses to displacement. Secondly, it aims to identify the
ethical and political implications of their use and adoption.
To do this, a study of the United Nations High Commissioner for Refugees (UNHCR) will be undertaken. UNHCR has
a mandate, based in international law, to provide international protection and humanitarian assistance to people
experiencing displacement and statelessness, and to seek permanent solutions to their predicaments. The
methodology will draw on insights and techniques from institutional ethnography, policy anthropology and science
and technology studies (STS). A mixture of qualitative methods will be employed including individual and focus
group interviews, observation and documentary analysis.
The research has the potential to contribute to our understanding of how and why different entities, including
governments and public bodies, are developing and using AITs, and their ethical and political implications. In doing
so, it will enable relevant policy actors to more fully consider the social, ethical and political implications of their own
decisions and practices. This in turn could improve outcomes for people affected by policy, including those
experiencing displacement.
The research is funded by UKRI through the Centre for Doctoral Training in Accountable, Responsible and
Transparent AI at the University of Bath.